University of the West of England Bristol and Hunter Stoves Limited

To deliver a step-change in productivity through embedding new capabilities in innovative manufacturing techniques and cutting-edge engineering product design to improve performance of wood burning stoves.